Auto-generation of optimisation models for scheduling semiconductor factories

Flexciton Limited has created and patented a completely novel means of semiconductor manufacturing scheduling optimisation. It has been demonstrated that our solution can bring significant reductions in manufacturing cycle times over the current state-of-the-art. However, the major barrier to the market has been that our solution is bespoke for a single semiconductor factory and requires many months of consultancy work to tailor the solution for a specific factory.

This 9-month project will overcome this issue by constructing a generalised 'one-size-fits-all' optimisation solution for all semiconductor factories. This innovation will be one of its kind and will initially be applied to UK semiconductor manufacturing and then exported overseas.

Post project completion, Flexciton expects to generate profits which will be invested in R&D to further generalise the technology to be applicable to every sector of UK manufacturing. This project's vision is to enable UK manufacturing to retain its global dominance in the global manufacturing sector and fuel UK economy growth.